Zero Carbon Hydrogen Internal Combustion Engine

We are currently building a Hydrogen Internal Combustion engine. Our engine is based on a well established racing engine innovated in 2008\. It has been tested and being used in racing vehicles for many years. Our engine technology differentiates itself from the hydrogen fuel cell; the H2 gas is injected for combustion inside the engine to produce the necessary power for several applications, including light-duty vehicles, small marine vessels, and motorbikes. We have successfully validated our initial small scale prototype M1H engine, which only produces water (H2O) and nitrogen oxides (NOx) as compared to the harmful exhaust gases of the conventional internal combustion engine.

We have the right team in place who has expertise of project management, resource management and risk assessment in large size multimillion pounds projects. In addition, our team worked on many innovative projects from scratch, prototyping to serial production. We have expertise in the engine technology working on alternative fuels. Our collaboration with Universities, specialists and other industrial sub-contractors suppliers, brings us into a very unique leading position with limited resources.

In an another research project the **founder of Sheed Tech designed and manufactured a Novel Liquid Nitrogen** powered zero-emission engine at University of Birmingham. The initial calculations and simulation results were published in an International Journal cited as "Syed Farukh Javaid Rizvi, Sajjad Miran, Mudassar Azam, Waseem Arif, Muhammad Wasif, and Henrique Pacheco Garcia, **Numerical Analysis of a Liquid Nitrogen (LN2) Engine for Efficient Energy Conversion,** ACS Omega **2021** _6_ (24), 15663-15673, DOI: 10.1021/acsomega.1c00582"

We have potential to launch and market the game changing hydrogen engine, especially suitable for UK, Europe and South East Asia market which will an addition to the UK exports and UK economy would directly benefit from it. In this initial stage of the industrial research project, **we aim to develop a fully working hydrogen powered engine** which will open up the door for potential serial production and commercialisation, benefiting UK economy.